Towards high quality end of life care for all: Addressing inequalities in access to hospice care

Molly's application is relevant to only a predefined project. She highlights the importance of scoping in phase one of the project, including a literative review, interviews with staff and patients with relevant experience of the end of life and hospice services, as well as an analysis of any pre-existing data relating to demographic information of service users including age, gender and socioeconomic status in order to determine the current processes as well as to explore and identify the limitations and needs of the current service and how it may be expanded upon and improved. Findings from this phase of the research would inform the next phase of developing a new intervention service to attempt to address the needs of the service users and staff. Finally, the third stage of the project would allow for collection of before and after data in order to test the effectiveness of the intervention in addressing inequalities in end of life care, allowing adequate time for proper analysis of findings and writing up for dissemination of results. Throughout the project, effort would be made to publish findings at different stages of development and to attend any relevant conferences or courses which may assist in this.